De Montfort University And Scarborough & North East Yorkshire Healthcare NHS Trust

To map out the current energy and water use, and develop and implement measures for improvements in both technical and behavioural terms.